INTUIT: 'Interaction Design for Trusted Sharing of Personal Health Data to Live Well with HIV'

As interactions with data become an increasingly inherent feature of everyday life, including through health management and lifestyle tracking, and as the diversity of users grows, it seems likely that citizens' concerns for Trust, Identity, Privacy and Security (TIPS) will continue to increase and evolve. Crucially, experiences related to breaches of personal privacy are particularly challenging for those living with potentially stigmatising conditions. Yet, the particular nature and extent of such challenges are only starting to be understood.

The importance of quality of life and well-being for those living with long-term conditions (LTCs) is increasingly recognised by both healthcare providers and citizens, as is the potential for patient-generated (health-related) data to be used to improve healthcare provision and the management of such conditions. However, the communication of individuals' personal data about their 'health' and 'lifestyle', and the inferences that may be made from it, are inextricably linked to identity management. Therefore, the disclosure and processing of such data raises critical TIPS issues for those who may fear discrimination or experience stigma.

This project seeks to identify and address fundamental TIPS challenges faced by those managing stigmatised LTCs in managing their health and interacting with care services, peer support networks, and private organisations. We will develop new tools providing people with opportunity and choice for managing the trusted sharing of their self-generated data with others. We will envision innovative service propositions that are grounded in a new empirical understanding of challenging but highly relevant contexts for sharing these data.

Through effective treatment, the Human Immunodeficiency Virus (HIV) has been transformed to a LTC with normal life expectancy, but remains highly-stigmatised. HIV therefore provides a specific clinical and social context where sharing personal data presents significant design challenges related to addressing TIPS concerns and barriers.
Our ambitious work programme brings together experts in the HIV sector, Public Health, Human Computer Interaction Design, Health Psychology, Health Informatics and Applied Ethics to: envision, develop and evaluate pioneering trusted new tools that empower individuals to use personal data for self-managing their condition, to live and age well with HIV; understand what it means to share these data with particular others, including healthcare providers, communities, and private organisations; and to identify ethical issues associated with TIPS for managing stigma and well-being. Whilst our work plan focuses on people living with HIV, it ensures that insights from studying this population has transferability to other stigmatised LTCs such as mental health conditions.

Our participatory approach engages academic and non-academic partners and stakeholders in defining the research, in conducting studies, and making sense of the results. This includes: members of the HIV peer community and their advocates; academic clinicians; experts in public health surveillance and cybersecurity who understand TIPS challenges related to the research, and who can involve typically hard-to-reach groups who may or may not be in clinical care, ensuring wide engagement and subsequent impact. As such, the work plan is fundamentally co-created. Multiple perspectives are synthesised through research-through-design activities; design prototypes become a basis for exploring opportunities to understand, and innovate. Our aspiration is to deliver foundational understanding of TIPs concerns for stigmatised populations, and to enable the trusted sharing of data through the inclusive design and evaluation of new systems and services. This work will inform ethical frameworks and responsible digital innovation strategies for healthcare provision to enable all citizens to live and age well in society.

Potential impact
This research was co-created with our partners, collaborating consultants and stakeholders. We aim to deliver impact in three main ways:

- Deliver foundational knowledge about the Trust, Identity, Privacy and Security (TIPS) concerns that People Living with HIV (PLHIV) and others with potentially stigmatised long term conditions (LTCs) have about sharing personal health data, to inform community communication and healthcare management;

- Deliver new trusted prototype systems, service concepts and design guidelines that open up new strategic directions for the co-design of community and healthcare technologies, and in doing so facilitate increased engagement and inclusion;

- Review and refine ethical frameworks that ensure responsive healthcare innovation attends fully to the TIPS concerns raised by stigmatised groups in respect of their personal health data sharing.

The project will additionally foster trusted collaborative networks between academic and non-academic partners to support knowledge exchange (KE).

The main beneficiaries of this research follow.

People living with potentially stigmatised LTCS including PLHIV: Our research will identify and address the TIPS issues these groups have with the sharing patient-generated data (PGData) between healthcare professionals, peers, and others including private organisations. Insights from our work will shape how PGData can be shared safely and securely and in ways that support this group, whilst at the same time informing healthcare innovation strategies for trusted and secure sharing across multiple contexts. By developing and evaluating responsible prototype data-sharing tools (both for within the HIV community and for patient-clinician consultations) we will explore how to design to prevent exclusion of this group from the benefits of digital communities and the digital economy in general. This in turn has the potential to enhance well-being, improve clinical outcomes, and inform population health.

Advocacy groups: For PLHIV and other SLTC. The Terrence Higgins Trust (THT), UK-CAB, an HIV peer advocacy group, and the National Aids Trust will directly benefit from being active strategic advisory board members and consultants on the project. A peer-researcher employed by THT will be involved in conducting, and disseminating the results of, research activities, building networks of interest, and supporting engagement to raise awareness and understanding of TIPS concerns within peer communities and wider publics. Other advocacy groups will benefit from the findings to direct their future data sharing strategies and policies.

Clinicians treating PLHIV and other stigmatised LTCs: The prototype data sharing tool will provide valuable PGData in a format that does not cognitively overload clinicians but will facilitate the delivery of patient-centred care.

Policy makers and practitioners: This group will benefit from the detailed exploration of TIPS concerns that PLHIV have about sharing PGData in different contexts. In particular, we see this research influencing how personal health records and community health platforms are created to optimise trust, privacy and security whilst also facilitating effective sharing. Our findings will further inform how sharing personal health data is developed at scale within Ethical Frameworks and how TIPS concerns differ depending on the context of sharing (e.g. whether it is for Public Health Surveillance or a business).

Public Health organisations: these will benefit from understanding the TIPS concerns of PLHIV and others with LTCs around sharing PGData and other barriers to sharing information at scale.

Private organisations: Companies will benefit by fostering networks with key experts (SAB members) in HIV services and healthcare to gain insight into the potential value of personal health data sharing that may signal new competitive markets for supportive products and services.